Condition Monitoring for Waste Infrastructure

Stirling are currently developing a condition monitoring and predictive maintenance solution for waste infrastructure. This managedsolution will drive financial performance throughminimised downtime.